AI Operating System for Financial Asset Management

AlphaLoops operates at the cutting-edge of applied generative AI technology in the financial services market, bringing advanced capabilities to our target customers in the financial asset management domain.

Our company is founded by Eric Personne, twice CEO of global financial institutions and active on the advisory boards of three market-leading asset management firms. Eric is supported by:

**Tyson Bradford, Co-Founder & CTO:** \>15 years as a specialist in leading engineering and software development building for regulated industries, with a strong background in Machine Learning and generative AI. His expertise is critical in designing and deploying the advanced AI functionalities that form the core of AlphaLoops' offerings.

**Fred Johnson, Co-Founder:** Former full-stack developer and product manager with hands-on experience in automating financial processes and integrating AI technologies. He was a successful product manager at a UK-FinTech unicorn.

We are advised by our lead investor and AI expert, Karim Beguir, CEO and co-founder of UK world leading AI startup InstaDeep and 2024 recipient of the TIME100 Impact Awards.

Our vision is to become the leading technology supplier helping the asset management industry become more streamlined and automated thanks to generative AI and virtual employees.

. We are the first fintech to combine:

? **Technology:** Generative AI technology -- AI at its core (not AI layered onto legacy software platforms as used by our competitors)

? **Geography:** Targeting the UK and EU market -- all competitors focused on US market

? **Holistic:** Focus on the financial asset management vertical -- 3 leading asset management firms already testing our minimal viable product (MVP)

This 12month R&D project will see a step-change in the development of our AI fintech platform that uses generative AI to automate and optimise the currently manual process of responding to Request For Proposal (RFP) and Due Diligence Questionnaires (DDQ).